Composing the body, creating space: a positional approach to creative musical practice

Connecting peripheral histories through the musicking body: musical translations from sitar to cello. The body as the musical archive: tracing the embodied knowledge of the Lucknow-Shahjahanpur Gharana through translations between sarod, sitar, and cello.